University of Newcastle Upon Tyne and Royston Limited

To develop an enhanced e-marketing ability, driven by an understanding and use of data analytics, to incorporate co-branding and co-creation enabling Royston to develop an optimal marketing strategy working in partnership with their stakeholders.